Developing an AI reporting dashboard that builds and tracks STEM’s future talent pipeline to improve the proportion of women and BAME engineers in the energy sector.

Developing Experts Ltd(DE) is a rapidly growing UK-based SME specialising in EdTech, founded by Sarah Mintey and Shane Morgan. DE have identified a need for a tool which will enhance current schemes -- significantly affected by the COVID-19 health crisis -- aimed at improving the proportion of women and BAME engineers in the energy sector. In order to engage with and promote opportunities which will encourage women and those from BAME backgrounds to apply for and accept engineering positions in the energy sector, DE aims to produce an AI reporting dashboard which builds (by 100,000 candidates per year) and tracks the industry's future talent pipeline.